Haply Platform

U-Soap Media Ltd have developed a product called Haply – headphone experiences for conferences. It allows delegates at conferences to take part in a customisable theatrical experience by delivering audio to their headphones via an app on their mobile device. It can be used by conference organisers for team building, training and personal development. U-Soap Media are seeking an Innovation Voucher to pay for a software developer to advise on the the design of a new platform and to build it.